MAPP: EPSRC Future Manufacturing Hub in Manufacture using Advanced Powder Processes - Additional Funding

This grant provides additional funding for the EPSRC manufacturing hub: MAPP: EPSRC Future Manufacturing Hub in Manufacture using Advanced Powder Processes.
Laser optics upgrade for Additive Manufacturing (AM) equipment to improve the operator control of the laser during component building. This compliments the modelling and manufacturing planning technologies being development within MAPP.